Defining The Immune Response To Cryptic Peptides In TDP-43 Proteinopathies: A Novel Pathogenic Mechanism And Opportunity To Modulate Disease

ALS is a devastating neurodegenerative condition with a lack of effective treatments. The core pathological feature of ALS is the cytoplasmic aggregation and mislocalization of the RNA binding protein TDP-43: all cases, with the exception of two rare well-defined genetic forms, are defined by TDP-43 pathology. Intriguingly TDP-43 pathology is also a crucial feature in other neurodegenerative conditions, including frontotemporal dementia (FTD) and Alzheimer's disease (AD), and is also present in all cases of inclusion body myositis (IBM). These diseases are referred to as TDP-proteinopathies.
In a clinical trial we have recently shown that low dose IL2 treatment, which is able to modulate T cell responses through the boosting of Tregs, can ameliorate ALS disease course in a subgroup of individuals. Although immune alterations have been described in ALS and other neurodegenerative conditions, the precise mechanism underlying this effect is unknown.
We have now identified a direct link between TDP-43 pathology and pathogenic T cell activation, and aim to test whether modulation of this mechanism contributes to IL2’s beneficial therapeutic action.
TDP-43 pathology induces widespread novel splicing events (cryptic exons) leading to the formation of transcripts that are normally not expressed. In the majority of cases these transcripts lead to protein loss, with some cryptic exons (e.g. in UNC13A) having shown to contribute to disease pathogenesis.
We recently discovered multiple novel transcripts that generate neo-peptides (cryptic peptides). Our findings demonstrate that patient T cells can recognize and respond to TDP-43-induced cryptic peptides, and we have identified the specific TCRs responsible for mediating cytotoxicity. By pinpointing these exact TCRs, we can track and analyze the relevant T cell subpopulations in both blood and disease tissues. This enables us to move beyond studying broad immune cell changes and instead focus directly on the suspected pathogenic cell population.
In our working model, TDP-43 pathology both disrupts the function of key proteins involved in disease pathogenesis and promotes the expression of multiple neoantigens, which in turn break immune tolerance and activates a T cell response that drives disease progression.
To test this hypothesis, we will carry out in-depth investigations in ALS and IBM, where TDP-43 pathology is invariably present, to measure and follow the activation of T cells (CD8, CD4 and Tregs) directed to TDP-induced cryptic peptides in blood, CSF and skeletal muscle, and assess how IL2 treatment impacts frequency, phenotype and pathogenic potential.
Finally, we will make use of unique cohorts of pre-symptomatic individuals to investigate how long before disease onset immunity to cryptic peptides occurs and gain insights on when immunomodulating treatments may be most impactful.
These investigations will deepen our understanding of the timing and relevance of the T cell response across CNS and muscle TDP-proteinopathies and shed light on the mechanism by which ld-IL2 treatment can modify ALS disease course. IL2 is a general immunomodulator and will be further investigated in ALS and AD through large clinical trials. Our work will allow us to identify and characterise the specific immune mechanism underlying its effectiveness providing biomarkers that could enable faster testing of different dosages or treatment schedules in future trials and potentially lead to the development of targeted immune therapies for these still incurable degenerative diseases.